CreateFu: SaaS to increase photo/video industry efficiency

CreateFu is a software platform designed to increase the profitability and growth opportunities of photographers and videographers. This is achieved by removing the biggest bottlenecks from their business.

Commercial, wedding, or portraiture businesses can be managed using this platform as although specialised to photography it is flexible within the industry.

CreateFu streamlines asset hosting & sharing, customer relationship management, requirement capture, invoicing, and collaboration with employees and clients.

Adoption of CreateFu significantly reduces the overheads involved in running a photography business; resources that can be used more profitably on business growth.

The simplicity of this software reduces communication issues both within the business, and with external clients. An improved experience between photographer and client will decrease churn, as poor experience is a common factor leading to a change of photographer.

The platform is being developed by a long-established photography studio with software qualifications. This ideal combination of industry and development experience ensures photographers will receive software that feels bespoke to them.

Once established, this project's ambition is to continue adding functionality, providing photographers with even more time savings. The use of AI editing for example would result in a further significant reduction in the photographer's workload.